University of Northumbria at Newcastle and PII Limited

To develop Artificial Intelligence-based data analytics tool, integrated with in-house processes, to automate the analysis of oil and gas pipeline inspection data and to deliver highly accurate pipeline integrity reports to clients.